Large-area wireless charging enabled by metamaterials: integration of the novel technology into existing wireless-power infrastructure

This project is a feasibility study into adapting Metaboards' metamaterial technology for powering and charging multiple mobile smartphone devices and accessories anywhere on a large charging surface using the recently and widely-adopted Wireless Power Consortium (Qi) standard. The main outcome of this project is a technology that can be integrated into market-ready products. This project will enable Metaboards to grow its product portfolio in a cost-effective way that will allow us to address new market segments and customers.

Wireless charging today is limited to close alignment between power source and receiver. The adoption of wireless is slow due to poor user experience: to the user, this is not a significant step away from existing wired charging. Freedom of alignment would enhance the adoption of wireless charging among users. Metaboards' technology will address the need for large area, flexible and scalable wireless power solutions, where energy can be routed to the receiver devices without the need for alignment. This allows us to create more flexible and functional wireless power solutions. Metaboards' proprietary technology can be used in many different environments, including home, office and public spaces.

Metaboards Ltd is a UK start-up, founded on the principle of using metamaterials technologies in commercial applications. With our expertise in metamaterials and electrical and electronic engineering and relevant business experience, we can deliver a game-changing technology for wireless power transfer and drive its adoption to a wide market within the consumer electronics sector.